Relational AI Agent Prototype

Truzentia is developing a conversational AI B2B Platform that prioritises meaningful user relationships and ethical considerations from the outset. Current AI systems focus primarily on efficiency and quick responses, often creating impersonal interactions that fail to support users long-term goals or behavioural change needs. Our approach addresses this limitation by creating vertical industry AI agents designed to understand individual contexts, maintain conversation continuity, and provide ongoing support across multiple interactions.

The technology is being developed for sectors where sustained engagement is essential for positive outcomes, including healthcare patient support, workplace training programmes and mental health assistance. By emphasising data security and user privacy as core design principles rather than secondary considerations, the platform aims to demonstrate that responsible AI development can deliver effective commercial solutions whilst maintaining public trust and regulatory compliance.

The work contributes to establishing the UK as a leader in ethical AI innovation, showing that technology development can prioritise human wellbeing alongside commercial objectives.